University of Leeds and The Whole Systems Partnership Limited

To refine and validate, by an iterative approach, a tool for measuring the quality of relationships in the health sector to demonstrate that it delivers positive outcomes for clients, encouraging adoption and leading to increased consultancy income.